Auto AR

Holosphere Ltd is collaborating with a leading global premium car manufacturer and Birmingham City University to prototype and evaluate a scalable sales tool for the automotive sales sector. The tool will enable a portable and interactive version of the systems normally reserved for bringing theatrics to exclusive high-end car launch events and using an emerging technology to make it accessible to a much wider audience. The system being developed will use ‘projection mapping’ - augmenting physical surfaces with computer generated materials and textures, to bring to life a scale 3D printed model of a new car. The system will enable users to walk around and interact with the car in real-time - changing configurable elements of the vehicle such as colours and paint finishes, wheel selection, option packs and trim. Holosphere Ltd have already identified numerous other applications for this adaptive and immersive technology which have the ability to disrupt existing markets and create new ones both in the UK and globally. These new markets will be made available by the lower cost, ease of setup and extra functionality over existing systems.